Control of fibre laser sources for shaped multimode beams

Fibre laser sources are renowned for their high level of control, which has seen them gain leading market shares in materials processing. It is also known that laser beams with tailored shapes can enhance the quality and efficiency of materials processing. However, such beams are multimode, which can make them more unstable to the point where they are difficult to control. Alternatively, with appropriate control, interfering multi-emitter sources can also offer a route to tailored shapes. In this project we will investigate routes to shape tailoring through different control schemes, e.g., as implemented with neural networks, with the long-term aim of enabling the potential advantages of shaped beams for materials processing to be realised.